Trustworthy and Rigorous AI for Robotics; Dependable AI for HRI

Adaptability and transparency in interactions as a means of increasing dependability; reasoning for explainability and human validation experiments